High-Rate Manufacturing of Composite Wing Structures

Carbon fibre composites are essential in the move to decarbonise air travel. Through lightweighting, composites can help to significantly reduce aviation emissions in the short term, and they will be the backbone of future zero emission aircraft. Forming these advanced materials into wings quickly, economically, and without defects, is difficult.
We are offering an PhD project that focus on manufacturing at higher rates, which poses a greater likelihood of scrapping materials or structures that do not meet quality standards. A previous Airbus supported student scrutinized semi-cured interfaces and showed that key properties can be maintained through this method. This new project will explore the potential to form semi-cured charges into complex shapes needed to reduce defects and optimise composite products so they can deliver the most effective emissions reductions. The first year will involve hands-on manufacturing of flat semi-cured charges to various degrees of cure, followed by forming. Characterisation of the cure kinetics of the selected resin will be made to design the temperature cycle. Quality assessment will be performed using state of the art instrumentation, including Laser CMM, X-ray CT and optical microscopy. The work will develop in future years to explore forming strategies and material handling for industrial use.